Coarse non-positive curvature

The project will investigate coarsely non-positively curved spaces including coarse median algebras which are a coarsening of
CAT(0) cube complexes. This will involve examination of "rank"
conditions and boundaries for such spaces.